Open Data

Voyage Manager provides solutions for monitoring and tracking employee travel and safety. We would like help to reasearch open data sources that can assist our system in securing the safety of travellers, as well as make travel more efficient. In time we would like to make some the data that we collect into open data as well.